Molecular and genetic determinants of virus-host interactions affecting pathogenicity

Technical abstract
IAH has a distinct genetic resource of a number of inbred lines of chickens, which differ in their susceptibility to avian viral diseases. The availability of SNP (single nucleotide polymorphism) and CNV (copy number variation) data highlighting the genetic differences and the recent progress in the determination and the analysis of the data from re-sequencing of the genomes of these lines will enable us to make significant progress in understanding the molecular basis for the genetic differences that account for disease susceptibility. The Genetics and Genomics group will undertake detailed genetic analysis of the genomes of these unique lines to identify the determinants that are linked to disease resistance.